AI-Enabled Design Diagnostics and Optimisation System for Mould Prevention - Extension (AI-DOMP - Ext)

Eighty million people live in houses with indoor mould contamination across Europe(European Centre for Environment, 2022). This indicates that larger percentage of the population are exposed to severe health risk that often results in respiratory issues that can cause death as in the case of Awaab Ishak. The aftermath of the tragic death of Awaab Ishak because of prolonged exposure to mould in Rochdale Boroughwide Housing flats in 2020 increases the level of awareness of the health risks posed by mould. Owing to that, there have been concentrated efforts including the development of an **AI-enabled design diagnostics and optimisation system for mould prevention(AI-DOMP)** to address dampness and mould problems in buildings.

The AI-DOMP is an existing BIM plugin developed through the Feasibility Studies for AI Solutions Series 1\. Specifically, the AI-DOMP plugin employs Artificial intelligence analytics and optimisation algorithms to analyse and optimise different building designs to predict potential mould growth and establish the best design to avoid mould growth. The main limitation of the current BIM plugin solution is the requirements of the user to have BIM-based projects, which are not always possible. **As such, this extension project proposed an extension of the plugin solution to a web-based AI-enabled design diagnostics and optimisation platform.** The AI-DOMP platform will have the capability to analyse existing and new building designs to identify areas prone to mould growth and optimise such designs to mitigate the growth of mould in the areas and the whole building. The system will support new and retrofit designs of buildings for mould prevention using analysis of moisture-prone areas within the design to make preventive decisions on damp and mould growth. This is a game-changing system that will facilitate compliance with the newly implemented Awaab's law, thus reducing landlord's outlay in the long term. The platform will have three modules:

**1-As-Existing Evaluation Module:** A BIM model or user-inputted data encompassing key building features will be supplied. Leveraging this data, an AI-driven predictive model will be developed to assess the building's performance.

**2-Improvement Options Evaluation Module:** This module will use AI algorithms to analyse past performance data and identify patterns and correlations between measures and their effectiveness. The module will also recommend the most effective options to the user by highlighting the difference in performance.

**3-Report Generation Module:** This module will generate a comprehensive design/retrofit report for the specific project, identifying the key changes recommended and the likely improvement.